Green Writing in Latin America (1980-2020): Humans, Animals, Land.

My research examines the emerging critical ecological discourse in the literature of two South American countries. Focusing on the representation of multiple relationships between humans, animals and land in the literature of Mario Vargas Llosa, Fernando Iwasaki, Esteban López Brusa, Gabriela Cabezón Cámara, Selva Almada and Samanta Schweblin, it matches literary findings with real-world climate ecological/anthropological studies, undertaking archival fieldwork of cartography/historical records in Peru and Argentina.

Recent decades have seen increased ecocritical approaches to literary texts, e.g. Huggan and Tiffin's Postcolonial Ecocriticism (2011). This remains relatively uncharted territory in UK Latin-Americanist research, notwithstanding enquiry by select academics (Lesley Wylie, Thea Pitman, Michela Coletta), and conferences (Swansea-led 'Green Hispanisms', 2021). Latin America's image as a plundered, geologically
vulnerable subcontinent is well-known: from Bolivia's once silver-rich Potosi, ransacked by colonisers, to current/widespread ecological disasters. Crises surface in contemporary writing (1980-2020), with existential, social, ethical and philosophical consequences.

The era of COP26-with its activism, conservation; 'rewilding'- compels eco-literary critique of traditional Western 'extractivist' views of nature, predicated on perceived separation of humans from the natural world. Marisol de la Cadena uses self-styled 'onto-epistemic openings', incorporating 'other-than humans' into indigenist research. Derrida and Haraway theorise human-animal relationships/continuums
in this 'ontological turn', suggesting shared vulnerability and the Chthulucene's 'multispecies stories' (Haraway, 2016: 55) and web-like interconnection: non-anthropocentric theorising, including animals and marginalised groups within broader climate narratives. Plants, much-overlooked, feature in Duchesne Winter and Wylie's research-the Amazon boasting Earth's largest 'vegetal-oriented cosmopolitical
entity' (Duchesne Winter, 2019: 1).

Peru and Argentina have remarkable wildlife, microclimates and rainforest, and a mythologised rural/urban binary (see Sarmiento's Facundo, 1815). Diverse though culturally comparable, they delineate the Incan empire's breadth, and two important segments of the Andes. Their literary histories are essential when understanding Latin Americanist nation-building narratives, beginning in the early nineteenth century. Close readings, and ecological-study analysis (e.g. of biodiversity reports) address challenges posed to habitats/biodiversity by agribusiness and climate change-in two heavily affected regions.

Timeline:
Year 1 - Chapter One: 'Spanish American Ecocriticism (1980-2020): An Overview' defines the literary theoretical corpus, conducting a literature review of Hispanic ecocriticism; interrogating the 'rural arcadia' (Franco, 1970: 76) of regionalist literature/contexts. Chapter Two: 'Amazonian Biopolitics: Two Peruvian Novels'.

Year 2 - Chapter Three: 'A Literary Geography of the Peruvian Amazon' considers the Centro de Ecologia Integral and the Archivo Regional de Amazonas. Chapter Four: 'The (Real) Rural Working Class' draws upon FADU archives (research trips of ~1.5 months in Peru and Argentina).

Year 3 - Chapter Five: 'Ruralidad profunda in the Twenty-First Century pampas' compares two novelists.
Chapter Six: 'Resisting Eco-Plundering With Art' examines reactions to herbicides used in Argentinian soy production/farming.
Year 3.5 - Introduction, Conclusion and editing.
This fits Midlands4Cities (M4C) students' interdisciplinary 'art/ecology' research (Hubble, Birmingham).
The Centre for the Study of Post-Conflict Societies informs postcolonial-ecocritical investigation; the Centre for Critical Theory propounds theoretical frameworks.